Wilsonian renormalization group in quantum gravity

The project investigates the Wilsonian renormalization group in quantum gravity in particular the effect of the conformal factor on the Wilsonian renormalization group, and how to introduce a diffeomorphism invariant physical cutoff into the Exact Renormalization Group.